Practical free-space quantum communications

Applied research exploring free-space quantum communications from short-range "last-mile" links up to long-distance satellite links. The researcher will investigate the practical design and implementation for free-space quantum communications. The work will feed into a range of projects, from funded short range industrial demos to satellite missions.